Q-ROOT – Quantum-Safe Root-of-Trust for IoT Hardware

As digital systems become more connected, the security of Internet-of-Things (IoT) devices is increasingly important. Many devices used in industry, transport, healthcare, and critical infrastructure are expected to operate for 10--20 years with little maintenance. However, today's encryption methods will not remain secure indefinitely---especially with the emergence of quantum computing, which threatens to break widely used security standards such as those protecting TLS communication. This project addresses that challenge by developing a practical, cost-effective way to make long-lived IoT devices secure against both current and future threats.

Our approach centres on creating a deployable, quantum-safe version of TLS that fits within the tight power, cost, and performance requirements of real-world IoT deployments. Instead of relying purely on software upgrades or expensive high-performance hardware, the project introduces a new system-level design that integrates security features directly into low-power hardware. By using compact FPGA platforms and a built-in Quantum Random Number Generator (QRNG), we aim to deliver stronger protection without increasing device complexity. This makes advanced, quantum-resilient security affordable and feasible for sectors where long device lifetimes and reliability are essential.

The project responds directly to growing regulatory pressure and widespread market demand for future-proof security solutions. A key challenge is ensuring that quantum-resilient algorithms can operate efficiently across thousands or millions of devices without raising power consumption or creating integration barriers. To achieve this, we are building on FPGA platforms that already support post-quantum cryptography (PQC) and optimising these technologies specifically for TLS handshakes---the most critical part of secure device communication. By adding QRNG-based entropy generation on the device itself, we also eliminate a well-known weakness in many embedded systems: reliance on low-quality or predictable randomness.

Our work builds on strong research foundations, including PhD/MS researcher studies on PQC and hybrid PQC--QKD security architectures. This project takes those proven software-based models and transitions them into efficient hardware designs suited for constrained IoT environments. We will demonstrate the full solution through an edge-level proof of concept, showing its performance, energy efficiency, and interoperability in realistic scenarios.

Ultimately, the innovation lies in moving quantum-safe security from theory and software into a practical hardware platform that can be deployed at scale. Rather than replacing existing standards, this project strengthens and future-proofs them---giving manufacturers, operators, and end users a reliable pathway to long-term, quantum-resilient IoT security.